Development of a system for simultaneous multiplane image acquisition for live cell

During this project the student will develop a system to allow truly synchronous multi-plane image acquisition, which will significantly improve the time-resolution during 3d-live-cell imaging. Cairn have achieved successful simultaneous imaging at two different depths into a sample. The student will develop and extend this technique using Cairn's novel Multisplit device, which allows an image to be split into 4 equivalent images on the same camera chip. The student will integrate lenses into this apparatus to obtain different focal lengths to image 4 discrete z-planes on the chip. They will then develop this method and use a combination of piezo and light path splitters to optimize control and stability of spatial distribution between images to permit z distances to be defined by the user, according to experimental needs.
The aims for the student are to:
1. Develop a simultaneous 4-plane image acquisition system with the aim of making the method widely available.
2. Make a detailed high temporal resolution multi-dimension study of rapid movements of myosins and dynamic rearrangements of the actin cytoskeleton to further our understanding of their regulation and function